Heavy-metal-free colloidal quantum wells as efficient and spectrally narrow emitters for displays, biomarkers and single photon sources

Colloidal nanostructures have attracted increasing interest due to the simplicity of the wet-chemistry colloidal synthesis compared to epitaxially grown nanostructures fabricated on a substrate. Owing to the wide tunability by control of shape, size and chemical composition, colloidal nanostructures are relevant for applications, spanning from bio-imaging markers to solar energy harvesting materials, lighting, display, and single photon sources for quantum communication.

Colloidal quantum wells (CQW), quasi two-dimensional nanostructures with atomically precise thickness, have narrow absorption and emission spectra, a key property for applications. However, most of the research was focussed on Cadmium (Cd) based CQWs, which are not sustainable in consumer opto-electronic devices due to their carcinogenic toxicity.